Grwp Llandrillo Menai And Fifth Wheel Company Limited

To develop a new design to manufacture process, including the introduction of manufacturing management principles, and to validate this process while developing a new product.